University of Strathclyde and Hurley Palmer Flatt Limited

To embed advanced hybrid energy systems simulation within the company along with this expertise to drive business growth and compete for high value, complex, projects requiring sophisticated demand control and supply profile matching.